Determination of reaction zone length in shock initiated PETN

To use PETN as the subject of an investigation to characterise the effect of material properties on the reaction zone length and detonation wave curvature. To develop a model to predict the effect of material parameters, shock pressure and curvature on the development of steady state detonation.